Amutri3D - revolutionising the 3D-visualisation industry by offering a more scalable, flexible and faster solution for multiple sector uses

Architects and product designers are building evermore sophisticated ideas that push upon innovation or design boundaries. Amutri is at the technological forefront of delivering immersive 3D experiences to communicate new ideas and facilitate the future of design thinking.

3D-visualisation is a combination of artistic and technical skills used for demonstrating images of products or product renderings that are yet to be launched and is used in design, animation, construction, and architecture. 3D-visualisation can be utilised in partnership with Virtual Reality (VR) to allow immersive, first-person observation of these renderings. CAD software typically renders 3D-geometries of designs in a way sufficient for technical design work. However, these geometries lack the visual fidelity and context to inform the design process, in terms of, for example, accessibility reviews, user experience, lighting design and interior design. Beyond design, CAD geometries also lack the visual fidelity to communicate new buildings for marketing and sales purposes.

Amutri is building a world-class team to develop cutting-edge 3D-visualisation tools for the future. Amutri wants to help elevate the UK and global community of creative thinkers and bring about the next-generation of exciting ideas.

In this project Amutri will create a world-first customisable 3D-visualisation platform in-situ for typical users, not just expert developers or specialist vendors. Amutri's platform is intended to be the go-to design platform for multiple-sectors.

This highly innovative project aims to put the UK at the forefront of 3D-visualisation and immersive technologies and position our country as the next global technology leader in creative industries for a plethora of applications.